University of the West of Scotland and Farmtrack Consulting Limited

To develop a novel and environmentally friendly female fruit fly protein baited trap using locally available raw materials; to enhance supply chains (mangoes); and to address a key global food production challenge and contribute towards both societal and economic impact within Kenya and Africa.